Advanced Manufacturing for Blue Room

Third Eye Technologies has developed a fully immersive virtual reality suite, through which people can experience dangerous or rare situations first-hand for training and/or collaboration purposes. To fully exploit the potential of our suite, we need to improve the visual quality that we can offer, through development of high-resolution panoramic camera’s and projectors. The current project will scope the deeded and prepare the business case for investment.